Website Monitoring

A website monitoring tool which will allow users to keep an eye on the health of their website(s). This software will provide a huge array of information, including:- Website security;- Hack attempts;- Website up-time monitoring;- Blacklisted domains and SEO related information;- Malicious files on the site and many more.It is an online tool which will be accessible by logging into a user area.